The University of Newcastle Upon Tyne and Northumbrian Water Limited KTP 21_22 R2

To refine and embed novel process control practices in day-to-day operations to improve waste recovery in complex sewage treatment works.